SMall Affordable Robust RealTime Tracker (SMARRTT) - Bringing IoT Tracking to the Masses

iSpanel SMARRTT is an IoT device that is small and affordable, yet is very robust and functional with an exceptional battery life. When activated and attached to an asset it will provide near real time data on its location, temperature and contents, thus providing smart asset tracking and product quality/handling data for businesses that need to track and monitor small and low value assets.

Areas of innovation will be in the miniaturisation of the state of the art, and development of novel antenna designs and power saving techniques.